Digital Building Design (D-BuD) for Optimum Pollution Dispersion; a Big Data and Machine Learning Approach to Improved Indoor and Outdoor Air Quality

This project will conduct a feasibility study on the applicability of a digital-tool, in form of a plugin in design software like Autodesk REVIT, that will automate the pollution-analysis-process by automatically assessing air-pollution impact of a building during design stage and make recommendations for improvements. This will entail a literature review on the analysis of indoor air-quality including doors and recommend improvement that can potentially increase quality and performance of buildings for users/occupants. A sample model will be developed using geometry optimization algorithms (artificial intelligence), cloud computing, big-data-analytics and a recommender-system to carry out computations on building design parameters (e.g. geometry, doors and windows positioning, materials used, etc.) and data from air-pollution sensors.